Tri-boson final state at the LHC

The tri-boson final state became recently accessible with the completion of run-2. This project will exploit the tri-boson final state for searches of BSM physics in the areas of graviton production and light Yukawa couplings. The tri-boson final state offers a complementary phase space to the two-boson final state and sensitivity to a unique class of processes.